Establishing the Global Open Finance Centre of Excellence (GOFCoE) in Central Scotland to safely unlock the potential of customer data as a force to improve lives

Scope change marked in error. There are no changes to scope.